Quantum Engineering of Atomically Precise Nanoclusters for Cooling and Energy Harvesting (NanoCool)

The performance of consumer electronic devices is largely constrained by the heat generated in electronic components. Efficient cooling of these components would lead to faster devices with lower energy consumption. This can be achieved using Peltier cooling provided materials with a high thermoelectric efficiency can be identified. Peltier cooling is silent, environmentally friendly and requires no moving parts. Conversely, an efficient conversion of waste heat through the Seebeck effect using such materials would have applications in IT infrastructure and server farms. That is why there is a world-wide race to develop new thermoelectric materials for cooling low-power devices and converting waste heat into electricity. However, current thermoelectric materials are not sufficient to create a viable technology platform for cooling and energy harvesting.
Phase-coherent quantum transport has been demonstrated recently in subnanometre structures at room temperature. This creates possibility of utilising quantum phenomena to engineer properties of single atomically precise nanocluster (ANCs) to form ultra-thin film materials with unprecedented thermoelectric cooling performance. My aim in this proposal is to exploit phase-coherent quantum, spin and phonon transport in novel ANC-based nanodevices to design radically-new high efficiency thermoelectric materials.
The efficiency of a thermoelectric material to act as refrigerator via the Peltier effect or to convert waste heat to electricity via the Seebeck effect is characterised by the thermoelectric figure of merit ZT. A target value of ZT>3 at room temperature would lead to disruptive new cooling and energy harvesting technologies based on thermoelectricity. For this, materials with high electrical conductance, high Peltier coefficient and low thermal conductance are needed. The radically-new hybrid nanostructured materials proposed in this proposal will be formed from ANCs and then up-scaled to parallel arrays of ANCs between 2D-materials as electrodes.
Employing quantum phenomena such as quantum spin effects and quantum and phonon interference in ANCs to yield a new generation of high-performance thermoelectric materials is an entirely new approach. This proposal will elucidate design strategies for the development of new thermoelectric cooling devices and consequently will change the community view on routes to engineer and realize highly efficient novel thermoelectric materials for cooling of consumer electronic devices. NanoCool will fill a UK capability gap and have a strong influence on UK competitiveness in the field of thermoelectric energy conversion. It could lead to a new generation of flexible and wearable electronic devices for converting waste heat into electricity, with impact on consumer electronics and ICT.